HALLO - High and Low Light Opv

As illumination level drops (as a result of clouds, or time of day for instance), the power output of silicon photovoltaic cells can drop further than the illumination level drop alone would account for. The aim of the project is to take novel high performance solution processed small molecule organic photovoltaic donor and acceptor materials which have simultaneously demonstrated excellent 1 Sun performance and record low light performance, and adapt the device architecture, deposition methodology and solvent system to demonstrate compatibility with a fully scalable, low energy input, green solvent based solution processed, low cost flexible solar modules capable of harvesting energy effectively in various mixed lighting conditions, allowing energy harvesting right through the day. The modules will be robust, flexible and light weight therefor offering lower balance of systems costs compared to silicon based PV.